Integrated Model Based Engineering in Naval Systems Design

This research aims to develop a new integrative architecture to enable a large multi-discipline design team to treat functional and physical design performances in concert, as the design matures to a manufacturing level of description. This will involve analysing the multitude of data standards, modelling languages and architecture frameworks that apply to naval design, as well as investigating the latest technology developments in software / data integration technologies. With this state of the art in how a wide portfolio of engineering design disciplines can be brought together the researcher will be in a unique position to contribute to the knowledge by developing and testing in a real design environment, an engineering-led method for co-ordinating the modelling and data environment as a federation of design representations leanly integrated so that they can be co-evolved and co-solved by a large (100s of people) design team to deliver a successful system.
The overall effectiveness of this 'architectural standard' in improving design practice will not be solely delivered by this research, but as one of three related iCASE funded PhD's alongside industrial led Research & Development, all under the direction of the Strategic Partnership between BAE Systems and Strathclyde university. This involves sharing resources, expertise and data to accelerate research to mutually beneficial outcomes for the student, university and industrial sponsor.